CONGRESS: endosCopic resectiON, esophaGectomy or gastrectomy foR Early oeSophagogastric cancerS

The optimal management of early (T1N0) oesophagogastric (OG) cancer is a subject of much controversy. While endoscopic resection (ER) is less invasive, concerns arise due to the risk of non-detectable nodal metastases, which is the most important determinant of survival in OG cancer. ER is performed only in selected centres with varying practices and approaches. Surgery in the form of oesophagectomy with radical lymphadenectomy has the benefit of removing the primary tumour site as well as all associated lymphatic tissue, but represents major invasive surgery, with significant risk of morbidity (60%) and mortality (2%) and a substantial negative impact on quality of life.1-3

All major international guidelines currently advocate ER for the most superficial early cancer not crossing the muscularis mucosae (T1a); this is increasingly expanded to include superficial T1b(sm1) disease.4-6 Consideration to surgery (potentially after ER) is given for deeper cancers T1b(sm2-3) or those with added risk factors such as lymphovascular invasion as these are thought to exhibit the greatest risk of nodal involvement.7

Decision-making in early OG cancer is therefore unique in that it is based on a risk of nodal metastases which cannot be confirmed until after surgery. However, with existing reports for nodal metastasis rates showing significant heterogeneity ranging from 4-50%,8,9 insufficient knowledge exists to accurately counsel patients. Patients may undergo surgery but find that there is no detectable disease in the surgical specimen, raising the possibility that ER may have been curative; others may undergo ER and develop local recurrence or systemic metastases. This is in part secondary to challenges with clinical staging before intervention in early OG cancer, where the staging of the "true" disease from the pathological specimen is not uncommonly discordant from the original clinical staging which has guided the treatment decision-making.

Current knowledge is based upon scanty evidence in this patient group. Published data are drawn either from administrative databases, which benefit from large numbers but lack of granular data (pathology, staging, clinical outcomes),10 or small local datasets, which contain detailed patient and disease data but are small, with the vast majority of published datasets numbering only 100-200 patients.8,9

To improve the management of early OG cancer, a better understanding is needed regarding (1)how to more accurately stage early OG cancer, (2)what the true nodal metastasis risk is, (3)efficacy of ER in early OG cancer, and (4)patient perspectives on risk tolerance and outcome priorities.

Preliminary work on this project has already assembled a multicentre collaborative to contribute data, with more than 1800 patients identified. This will deliver by far the largest granular dataset in existence on early OG cancer.